Aircraft Structural Stress Based Indicators For Loads Optimisation

The fundamental stages within the aerospace structural design process are loads development and stressing/sizing. The first deals with the development of possible load cases that an aircraft may encounter in service, whereas the latter is responsible for the detailed design of the structural components required to carry the aforementioned loads. Due to the large number of load cases (potentially millions when each time step in the dynamic manoeuvres is considered) a resource intensive down-selection procedure is typically implemented to reduce the number of cases to a few hundred or thousand.

The high-level aim of this new project is to develop a methodology for discovering how aircraft dynamic manoeuvres are reflected in the required performance on individual elements of the whole aircraft structure, and discover the sensitivity of those requirements to design changes.

The tasks required to accomplish this are:
- Capture the changes in distributed loading for a given change in loads design.
- Develop a strategy for identifying the structural stressing indicators that are most effective for providing the cost function to drive the optimisation of the given loads design opportunity.
- Develop the corresponding realistic structural performance envelopes for more complex structural elements, especially those requiring >3 characteristic loads. Ideally this should be scalable to the 20-40 load cases required to capture the complete wing / fuselage / HTP behaviour.
- Develop and evaluate new methods for the computation of sensitivities in the context of large numbers of complex loading states, design variables and constraints, and thereby arrive at a recommended approach for optimising loads design opportunities based upon structural stress based indicators.